The University of Reading and Fleetdrive Electric Limited

To develop a network of centrally controlled chargers for electric vehicles that delivers value for the electricity grid and shares benefit with vehicle users.